Decarbonised Digital Dairy: Integrating Data-Optimised Thermal Management with Solar-Assisted Heat Pumps

This proposal directly reduces carbon emissions and direct costs by providing decarbonised heat at the temperatures required in dairy farms and dairies. It will bring together 4 novel technologies - innovative solar thermal heating, a novel solid-state heat pump with no refrigerant, an innovative steam heat pump with built in thermal storage and a novel sensor bus system that is a first of its kind in being able to monitor each heating element of the solar thermal system.

These technologies will be installed at Appleby Creamery in Cumbria to provide steam and hot water for the dairy's processes.

These technologies are directly applicable to the drive toward net zero, not just for the dairy supply chain but for heating in general, including space and water heating and process heat for other industries and are applicable globally.